Repositioning Graphic Heritage

This two-year project explores the integrative process through which people experience and are informed about urban heritage in graphic images. Looked at through the lens of graphic design, it will establish a clearer understanding about the core knowledge and understanding that heritage professionals must grapple with when they need to communicate with the public about the heritage experience. These competencies are consolidated in graphic design as brand visual identity, digital design, film and animation, packaging and point of sale, print and advertising, retail and environmental design.

Graphic design is uniquely placed to provide the essential tools for communicating heritage in the twenty-first century. In recognising this important contribution the research will provide new opportunities for creative industry practitioners concerned with enhancing China's cultural development as well as in the UK. Graphic design draws together important knowledge and skills such as typography, illustration and photography, which provide the bedrock of creative input for depictions of cultural heritage, as well as the basis for co-design activity that engages and exploits both professional and public interests in urban heritage.

The first phase of the project in year one is exploratory and will concentrate on establishing a taxonomy of urban graphic heritage objects in both the UK and China. Field visits in Shanghai, Leicester and other UK destinations will trace the visitor experience of heritage through its graphic images. This will generate a body of visual data, for example, in-situ photographs, and this will be organised into a classification system. This may include, but is not limited to, the role of transport and pedestrian signage (e.g. wayshowing) in wayfinding; other symbols that identify heritage products, services and experiences, such as pictograms; websites and other digital designs that augment the visitor experience; or site-specific moving images that narrate and educate us about heritage. The intention is to provide built environment professionals with a fuller understanding of the increasing need to inform and promote heritage experiences.

The second phase in year two is more experimental. Using participatory design approaches it will use the taxonomy to generate heritage graphic prototypes that represent both public and professional perspectives on the purpose and realisation of commemoration and memorialisation. Co-design methods will bring together people from different interest groups to decide on and design representations of urban heritage. From this we will produce a suite of innovative designs that assimilate content and creativity to suggest new ways of working for creative industry practitioners in China and the UK. This phase will incorporate contentious aspects of design between east and west such as multiple language uses in relation to local-global perspectives on heritage. New design paradigms will emerge that form the basis for a briefing note for urban planners working at different settlement sizes, from the villages to the megacity.

The aim is to foster good working relations between academics, businesses, policy professionals, community groups and other organisations who are committed to supporting the mutual development of the creative industries for urban heritage in China and the UK. Through a combination of field visits, journal and conference papers, practice-led and practice-based approaches, participatory design, public exhibition, and digital archival practices the findings will be widely available. The project will establish new methods for recording, archiving and interpreting graphic images of urban heritage, acting as a model for further work beyond the project for application by other researchers globally and in particular those countries eligible for overseas development assistance.

Potential impact
The project will provide a model for interpreting urban graphic heritage to members of professional subject associations, institutions and organisations, who will benefit from a detailed analysis of graphic images that inform the heritage visitor experience. In China, where rapid urbanization that has happened in recent decades, the project will raise awareness of the activities and provide models for future development. Creative industries practitioners in the UK will also benefit from seeing the development of an holistic approach to graphic design for urban heritage whereas in China the project will provide valuable reference for integrative approaches for the benefit of cultural heritage challenges in culture and tourism.

1. Urban planning and environmental design
The project will inform specialists in city planning and local authorities who seek to control and better understand the role of graphic design and the integrative use of typography, illustration and photography in brand visual identity, digital design, film and animation, packaging and point of sale, print and advertising, retail and environmental design, for the benefit of urban heritage. These include policy makers, planning officers, and stakeholders from commerce, business and industry. The project will provide local authorities and their partner organisations with archived case studies from Shanghai, Leicester and other places, which will explain site-specific relations between graphic form, function and urban context.

2. Heritage Industries and Conservation
Conservationists and curators in the UK and China, responsible for the care, conservation, interpretation and future development of graphic images will benefit from the body of expertise consolidated and developed by the project. They will be invited to participate in the project's activities and have access to the research outcomes, which will inform future archival, collections and exhibition initiatives, as well as provide guidance for the commissioning of creative industries practitioners. The project will show the value of graphic objects to urban heritage, leading to better commissioning and cultural enrichment of the urban image, conservation awareness and enhanced conservation policy.

3. Public and affected communities
The project will engage with media organisations on many levels. This will be through project members' existing Anglo-China institutional links. We will also foster links with national media initiatives such as Guardian Cities, http://www.theguardian.com/cities. The project will achieve demonstrable impact by: a. involving residents in the participatory design workshop and development of prototypes; b. drawing interest at events such at Tongji Design Week (China) and the summer school (UK), as well as new visitors to the online resources of the project and to project exhibition.

4. Design community and built environment professionals
The project's participatory and co-design design workshops will engage professionals in graphic design and in the built environment. They will foster dialogue with and between each of these industries through their design communities. The direction of the project will be informed by these non-university contributions and understandings.

Deliverables and milestones will be measured through the PIs and Co-Is regularly reporting on and reviewing project deliverables. The pathways to impact will be monitored, benefits measured, and impact maximised through ongoing discussion at monthly meetings. Impact will be measured by publication view, download and citation, website hit rates, resource downloads, as well as media coverage and the contribution to debate on policy for urban planning and heritage sectors. Qualitative feedback will be gathered throughout each event to contribute to applications for further funding for the further development of a planning tool for public engagement beyond the project life-cycle.